GridPP4 Tranche 1 SouthGrid Sussex

Equipment only, summary agreed in relation to the previously issued GridPP4 grant.

Potential impact
Equipment only, impact agreed in relation to the previously issued GridPP4 grant.